ELMO: Scaling EV subscriptions through tech

Through this project, elmo is looking to create the world's first fully-integrated personal electro-mobility solution. This will offer customers electric vehicles (EVs) through all-inclusive (insurance, maintenance, home energy, charge point, public charging) and flexible subscription contracts.

The project will build on elmo's current MVP and validate the business model of providing flexible EV subscriptions at scale. The aim is to provide customers flexible access to an EV, with everything included in a single monthly payment, for the same monthly price as a long-term lease, without the normal upfront payment.

By removing the upfront costs associated with EVs, elmo makes this technology financially accessible to more people. And by making the subscription all-inclusive, elmo reduces the complexity and hassle of switching to an unfamiliar way of using a car. The subscription solution, therefore, removes the last remaining barriers to wide scale EV adoption. The flexible nature of the contract also offers a low-commitment option to people looking to try an EV for the first time and unsure if it will fit their lifestyle.

The elmo solution directly impacts a number of sectors that have experienced significant disruption as a result of COVID-19\. The supply chains for the automotive industry have been stressed and the economic uncertainty means that new vehicle sales are highly uncertain. This is especially true of the EV market, where the high upfront costs are expected to translate into lower uptake during the current recession. In a more general sense, the elmo model impacts a wide range of industries by allowing staff to return to the workplace without taking public transport. The flexible and low-commitment nature of the offer provides an optimal personal mobility solution during the current uncertainty.

Electric vehicles are a key part of the Government's decarbonisation strategy. It is essential that their uptake continues to increase during the disruption caused by COVID-19\. Elmo provides a solution to get a significant volume of EVs onto the market and continue to promote their adoption through a model that aligns with consumer needs during the current pandemic.